E-HAV1, Electric-Hybrid Air Vehicle Phase 1

E-HAV1 will develop electric flight propulsion system technologies at very high power density aligned to market needs for these high power motor and drive systems and will demonstrate them in a representative ground test environment with a suitably sized propeller to validate the performance of the resulting prototypes and the modelling tools developed during the programme.